Patient-Specific 3D Printing for Thoracic Surgery

Lung cancer is the most common cause of cancer death in the UK. There are approximately 45,000 new cases per year and the annual cost to the UK economy is an estimated £2.4b. Lung lobectomy is the most common treatment. Patients with advanced cancer involving the chest wall require en-bloc resection surgery and chest wall reconstruction. Accurate reconstruction provides protection, reduced complications and correct respiratory mechanics. The second method to perform a lobectomy is video assisted thoracoscopic surgery (VATS), offering reduced pain and length of recovery. Physical simulators can be used for VATS training to provide a realistic simulation environment. This project aimed to produce and clinically validate a novel patient-specific rib prosthesis based on 3D reconstruction of the chest wall from the patient's medical images. A silicone mould made from 3D printed models was used to create bone-cement prostheses for chest wall reconstruction. This method was used on 6 patients, and evaluated by the tracking of their chest wall motion. The personalised prostheses offered patients a perfect replication of their chest wall, providing improved breathing mechanics and cosmetics while maintaining low production cost. A novel 3D printing technology was investigated to print PEEK prostheses that demonstrate similar mechanical properties as bone and can be implanted into the body. The combination of imaging and 3D printing was also used to develop a model of the right side of the chest to simulate VATS for surgical training. 3D representations of the heart, hilum, lung, trachea, right bronchi and right ribs were constructed and evaluated by thoracic surgeons during a VATS training. The model was able to recreate the human anatomy with high realism and accurately simulate a lobectomy. Electrical conductivity and blood flow were the two additions required to improve the model for the use of energy devices on it and for a more realistic simulation of the VATS surgery.